Neoliberalism, Postcolonial Nationalism, and the Media: The Case of Jamaica and the reporting of the Black Lives Matter movement

This study will examine the ways in which the confluence of postcolonial nationalism and neoliberalism in contemporary Jamaica is changing journalism and journalists' understandings of their role and work. It will examine the extent to which postcolonial nationalism and neoliberal practices stand in tension or work together in the construction of Jamaican news cultures in a digital age. The global Black Lives Matter movement has provoked a more intense discussion on race and institutional racism which has impacted the space of journalism in Jamaica. Therefore, in the context of Jamaica's postcolonial race relations and newly configured neoliberal print and broadcast newsrooms, my study will also seek to examine how Black Lives Matter and its coverage reveals the values and contemporary imperatives of Jamaican journalists/journalism. In tandem, the study will also examine current and potential sites of resistance to neoliberal news production amongst Jamaican journalists.